Design and validation methods for additively manufactured heat exchangers

Metal additive manufacturing (AM) is viewed as a key enabling technology for the next generation of thermal management solutions (e.g. heat exchangers). Heat exchangers, used to transfer heat between two fluids, are essential components in many engineering systems in sectors such as aerospace, automotive and energy. The harmony between AM and heat exchangers arises through the relative ease with which complex and intricate internal geometries (channels) can be produced without the need for costly fabrication stages. As such, these heat exchangers have already established themselves as highly performant, compact and lightweight alternative to traditional heat exchanger concepts.

However, AM presents significant challenges in terms of development costs and time, particularly where iterative production might be expected. A typical, single machine facility is likely to cost in the range of £1 million, and titanium powder feedstock costs approximately £400/kg. A heat exchanger with dimensions of 200 x 200 x 200mm would take approximately 10 days to produce. As such, to iteratively develop a new heat exchanger concept using this technology would easily exceed the £100k mark in terms of development cost.

The aim of this project is to develop a methodology that enables the user to rapidly and iteratively design a heat exchanger core that meets a set of heat transfer and pressure drop requirements, whilst adhering to spatial constraints. The current vision is to combine novel heat transfer modelling with an algorithmic design approach. This will be used to automate the design of the core geometry and therefore reduce the engineering overhead and reduce the time required to reach a new proposition. A heat exchanger test bed will also be designed and built to validate the modelling work but also to form an integral part of the design methodology by using it as hardware-in-the-loop.

It is expected that this research will play a role in the current trends of reduction in emissions in the aforementioned industries, owing to a reduced mass and therefore energy/fuel savings. In addition, enhanced performance will also help to recover and harness wasted heat within these systems. Looking further, it is thought that this could help make future aircraft propulsion and power generation systems viable, such as hydrogen fuel cells and widespread electrification.

Potential impact
Impact Summary

This proposal has been developed from the ground up to guarantee the highest level of impact. The two principal routes towards impact are via the graduates that we train and by the embedding of the research that is undertaken into commercial activity. The impact will have a significant commercial value through addressing skills requirements and providing technical solutions for the automotive industry - a key sector for the UK economy.

The graduates that emerge from our CDT (at least 84 people) will be transformative in two distinct ways. The first is a technical route and the second is cultural.

In a technical role, their deep subject matter expertise across all of the key topics needed as the industry transitions to a more sustainable future. This expertise is made much more accessible and applicable by their broad understanding of the engineering and commercial context in which they work. They will have all of the right competencies to ensure that they can achieve a very significant contribution to technologies and processes within the sector from the start of their careers, an impact that will grow over time. Importantly, this CDT is producing graduates in a highly skilled sector of the economy, leading to jobs that are £50,000 more productive per employee than average (i.e. more GVA). These graduates are in demand, as there are a lack of highly skilled engineers to undertake specialist automotive propulsion research and fill the estimated 5,000 job vacancies in the UK due to these skills shortages. Ultimately, the CDT will create a highly specialised and productive talent pipeline for the UK economy.

The route to impact through cultural change is perhaps of even more significance in the long term. Our cohort will be highly diverse, an outcome driven by our wide catchment in terms of academic background, giving them a 'diversity edge'. The cultural change that is enabled by this powerful cohort will have a profound impact, facilitating a move away from 'business as usual'.

The research outputs of the CDT will have impact in two important fields - the products produced and processes used within the indsutry. The academic team leading and operating this CDT have a long track record of generating impact through the application of their research outputs to industrially relevant problems. This understanding is embodied in the design of our CDT and has already begun in the definition of the training programmes and research themes that will meet the future needs of our industry and international partners. Exchange of people is the surest way to achieve lasting and deep exchange of expertise and ideas. The students will undertake placements at the collaborating companies and will lead to employment of the graduates in partner companies.

The CDT is an integral part of the IAAPS initiative. The IAAPS Business Case highlights the need to develop and train suitably skilled and qualified engineers in order to achieve, over the first five years of IAAPS' operations, an additional £70 million research and innovation expenditure, creating an additional turnover of £800 million for the automotive sector, £221 million in GVA and 1,900 new highly productive jobs.

The CDT is designed to deliver transformational impact for our industrial partners and the automotive sector in general. The impact is wider than this, since the products and services that our partners produce have a fundamental part to play in the way we organise our lives in a modern society. The impact on the developing world is even more profound. The rush to mobility across the developing world, the increasing spending power of a growing global middle class, the move to more urban living and the increasingly urgent threat of climate change combine to make the impact of the work we do directly relevant to more people than ever before. This CDT can help change the world by effecting the change that needs to happen in our industry.